IRIS WFAU Science Archives Hardware Request

This grant will provide computing hardware to enable the creation and the curation of sky survey archives by the Wide-Field Astronomy Unit.

Potential impact
This will benefit the IRIS consortium and therefore will impact all STFC scientists using the eInfrastructure supported by IRIS.